The University of Reading And System Associates Limited

To assess market requirements and develop the commercial framework and overarching software architecture for the core components of a new range of Web 3 products. To assess the available technologies and lead the technical development of the core components of the new products, and to include developing standalone functionality.